The University of Essex and Horus Security Consultancy Limited KTP 24_25 R3

To revolutionise the pre-employment screening service to customers by leveraging Artificial Intelligence and natural language processing, enabling the development of novel automated screening products for clients.